A Topological Data Analysis of Big Spatio-Temporal Urban Data

One challenge of working with big spatio-temporal data
relates to the extraction of information about the underlying
structure from what can be dynamic and often highly dimensional data.
Topological Data Analysis has been used within a range of applications
to extract structure from data; in particular focusing on underlying
structure from within large and complex datasets. This project will
explore the applicability of this method within the context of urban
data, and with focus on extension around temporally referenced spatial
data.